Tally Marketplace

Tally's mission is to make remote working truly productive and sustainable whilst creating demand for the UK hospitality sector.

It is clear that Covd-19 will have a lasting impact on accelerating flexibility in mainstream working practices. Of 1,000 surveyed employees, 92% admitted their views on remote work due to the pandemic had changed for the better. Employees are expecting to work somewhere other than the office at least once per week, 42% in co-working space and 31% from a café.

Businesses are willing to pay a fair price for flexible working space for their employees. They recognise that: (1) the cost of doing so is significantly less than the cost of office space; (2) that they cannot expect all employees to have a suitable workspace at home; and (3) that commuting long distances is not an efficient use of time or sustainable.

Venues in the hospitality sector which have been especially hard-hit by the Covid-19 pandemic are able to provide these productive, flexible and local workspaces to employees. Bringing much needed demand back to the hospitality sector and providing an additional revenue stream in addition to upsell opportunities.

As of now there is no platform via which businesses can connect with hospitality venues sector to provide their employees with productive spaces to work remotely from.

Tally connects venues in the hospitality sector with businesses. Enabling the employees of those businesses to work remotely from venues close to their homes with all the amenities essential for productive work. And providing much needed demand for venues in the hospitality sector. Tally drives sustainability, in enabling employees to work close to their homes, drastically reducing pollution. Commuting generates 77.8 million tonnes of CO2 emissions annually in the UK.

With Tally, businesses purchase tokens for their employees. Employees search listed venues on Tally and book a space at their chosen local venue using their tokens. Venues receive notification of the booking and a flat fee depending on the amount of time booked for by the employee. Venues benefit from a flat fee and upsell opportunities.

For businesses, Tally increases employee productivity, reduces the cost of providing workspace and benefits to employees, and increases employee engagement.

For employees, Tally, increases productivity, benefit from refreshments provided by venues and eliminates inefficient commuting.

For venues, Tally boosts revenue with new revenue stream, provides upsell opportunities and publicity via site and social posts.

Launched last month, Tally has five employers (50+ employees) signed up and 22 venues listed on the platform, with a further 15 venues having agreed to be listed. www.tallymarket.co.uk

The total addressable market of Tally is huge and its potential to scale, vast. As of 2019, there are approximately 100,000 hospitality venues in the UK. All of which could be listed on Tally to boost demand and revenue. There are approximately 1.4 million businesses in the UK with employees and need a flexible, remote working solution for their employees. These businesses employ 23 million individuals and have a combined annual turnover of £3,845 billion.